Computer vision to help enforce social distancing & predict local virus hotspots

ThirdEye is modfying their theft prevention software to help businesses better enforce and track social distancing and covid-19 hotspots in their spaces using their existing CCTV cameras. Better social distancing enforcement, will allow businesses to reduce risk of disease transmission in their spaces, ultimately allowing them to potentially reopen faster, with more confidence and reduce risk (hence save lives) if there is to be a second wave/lockdown.